UK RE Magnet Base

This project will investigate requirements for a competitive UK supply chain for rare earth magnets.

Rare earth magnets represent between 40 to 50% of the value of the raw materials for an electric motor. This is a critical component in the production of electric motors and is vital for the UK Road to Zero strategy which will see all new vehicles to be effectively zero emission by 2040\.